Discourses of Value in Contemporary Literary Culture

My doctoral research - conducted in collaboration with the Birmingham-based literature development agency Writing West Midlands - examines discourses of 'value' in contemporary English literary culture. It seeks to answer the following question: who gets to decide what type of literature matters, and why? In this context, I explore the literary, sociological, economic, and philosophical conditions under which new literary works are received and evaluated. In my first chapter, I examine how Arts Council England balances two seemingly conflicting ideas: that literature has both economic worth (as a measurable return on investment) and humanistic value (as a source of happiness). This dual construal of value reflects a deep-rooted belief that culture must prove itself in numbers - a symptom of scientism and utilitarian thinking. My second chapter turns to social media, where bestselling feel-good literature, self-help culture, and online narratives of ME/CFS recovery all promote ideas of personal transformation. While they appear to resist neoliberal ideals, I argue that they actually reinforce them - placing the burden of success, healing, and happiness on the individual. In contrast, my third chapter explores 'difficult' literature - works that challenge readers intellectually and emotionally - alongside narratives of work and collective healing. I suggest that these counter-hegemonic discourses encourage critical thinking, connection, and alternative ways of imagining - and thus valuing - the world. By engaging both academics and policymakers, my research highlights the contradictions in how we define literary value today and calls for a more nuanced and critical approach.